Quality research in suicide prevention strategies, mental health interventions and services (preliminary)

I look forward to conducting quality research in suicide prevention strategies, mental health interventions and services. This will foster implementation of cost-effective and feasible interventions that can be expanded to a larger scale thus strengthening mental health systems world-wide. Through applying for fellowships, I hope to establish a mental health research group on the subject areas of suicide and psychosis. I aim to use this platform to mentor upcoming scientists to create a greater pool of mental health researchers. This will further evidence-based development of mental health systems and capacity. also hope to partner with international organizations such as the World Health Organization (WHO) and the United Nations, thus championing for translation of mental health research findings into policy and practice globally.